MICROPPLY LIMITED - A flameless device for installing thermoplastics in hazardous and confined areas

Surface Markings are a versatile and essential addition to asphalt or concrete surfaces. They
play one of the most important safety functions on pavements and roads, as well as giving
facilities owners the ability to construct education, leisure, and advertising in prime locations
on the ground. This has led to a wealth of global opportunities in playgrounds, theme parks,
car parks, stadia and other forecourts; in addition to road markings. The global markings
industry is estimated at $50bn USD, and employees over 250,000 people. There are over 178
UK companies operating in this market.
There are currently four main typologies of surface marking materials (paint, thermoplastic,
resin, and tape), each differ in terms of cost, performance, durability, speed of application, and
suitability. There is a growing trend towards using thermoplastics because of their zero
solvent/VOC (Volatile Organic Content) level, safety, high retro reflectivity, variable
thickness, bright colours, and ability to easily re-apply over old markings. However, there are
commercial and technical issues with current installation processes that have prevented the
use of thermoplastic markings in lucrative hazardous area industries e.g. Oil & Gas,
PetroChem, Underground networks - not least the requirement to install with a naked flame
(which is banned in hazardous areas). Further, current methods are expensive, labour
intensive, slow and give inconsistent results.
This project addresses these problems. Following two successfully funded TSB grants (Proof
of Market, and to validate novel High Value Manufacturing Business Models - TSB File Refs
700255 and 221214 respectively), we address the problems by developing flameless device
that can simultaneously apply heat, measure temperature, and apply the correct volume of antislip
aggregate over the thermoplastic surface evenly, deploying it at the correct time to give
optimised visual/retro reflective qualities, and without the use of a naked flame.